Microwave assisted photocatalysis and heterogeneous catalysis for cleaning with air

Energy efficient technologies to produce sustainable fuels and chemicals from renewables and greenhouse species (H2O, N2, CO2, CH4, N2O), decontamination of air from pollutants such as NOx and VOCs, and disinfection of surfaces and water, are an integral part of the UK Net Zero Strategy: Build Back Greener including the plan to make the NHS Net Zero. The Net Zero ambition and challenges are also reflected in the recently published 2023 report on the United Nations Sustainable Development Goals. We will investigate how microwave assisted photocatalysis and heterogeneous catalysis can be used as low energy, low cost solutions to address these problems, in an interdisciplinary project using chemistry, catalysis, microwave engineering, materials science, advanced characterisation, spectroscopy and microbial control combining the expertise in the School of Chemistry, Cardiff Catalysis Institute, the School of Engineering and The School of Pharmacy & Pharmaceutical Sciences.
We have previously observed that applying a microwave magnetic and electric fields can improve the selectivity and yield of catalytic reactions. The project will investigate how the efficiency of catalysts can be improved through rationally tuning and controlling magnetic and electric effects that regulate electron-hole pair recombination and transfer in semiconducting solid materials. Microwave assisted catalysis and photocatalysis both generate electron-hole pairs in semiconductors by promoting electrons from the valence band to the conductance band. Although photocatalysis uses solar energy and microwave assisted heterogeneous catalysis uses selective heating, the fundamental understanding of the mechanisms involved will be used to improve both technologies. During the project we will apply this understanding to develop more active catalysis and photocatalytic processes for cleaning with air and water disinfection to eliminate chemical and microbial contaminants. The antimicrobial properties of the catalysts developed and the interactions of microwave/light-induced reactive species will be explored against a range of microorganisms pertinent to water disinfection, whilst the mechanisms of microbicidal action will be investigated combining a range of protocols including electron microscopy and flow cytometry.
The project has the potential to improve access to clean water and the health benefits associated with that by developing new processes for disinfection using water and air, without the need for additional chemicals.